Aston University and Domestic and General Insurance Plc KTP 24_25 R2

To develop a novel "Intelligent Insurance Fraud Detection System" (IIFDS) to identify high risk behaviour and fraudulent activity in domestic appliance and consumer electronics insurance.